Novel c-Met Protein Targeted Molecular Imaging of Cancer with the SurgVision Endoscope Explorer

To deliver a revolutionary optical cancer screening solution that combines a unique biomarker with a novel imaging device, addressing a significant gap associated with current screening methods (high cancer miss rates, poor visualisation). Project outputs will determine which of a number of possible indications to take forward to full stage clinical trials and provide data to support regulatory submission and help to obtain "an indication and diagnostic" label.